University of Nottingham and Sprint Electric Limited

To develop a new product range of variable speed drives in order to solve a number of pressing industrial issues and provide innovation to industry.